University of Lincoln And Arden Wood Shavings Limited

To improve the microbiology of wood shaving products produced as bedding in animal husbandry by reducing bio-burden in the manufacturing process.